Conjugated Poly-Radicals for Next Generation Optoelectronics

Optoelectronic devices based on closed-shell organic small molecules and polymers have proven themselves as a disruptive technology in display applications. Their ability to achieve electrically excited emission has allowed for the development of organic light-emitting diodes (OLED), now a multi-billion-dollar industry, and the reverse process has enabled organic photovoltaic (OPV) devices which are nearing commercially relevant performance and costs. However, the fundamental electronic structure of these closed-shell materials imposes some severe limitations. The excitonic nature of these materials means that for every bright, optically accessible (singlet) state there is a corresponding dark (triplet) state at a lower energy (Fig. 1A). The presence of dark triplet states is the cause of the lower efficiency in current generation organic optoelectronic devices relative to their inorganic counterparts, and may also contributed to their lower stability. We propose to generate an entirely new set of optoelectronic materials based on open-shell (radical) organic materials where the lowest energetically excited state is an optically bright state, thus eliminating the major loss mechanism in current organic optoelectronic devices. In addition, the proposed materials can display spin states of S>1 which can be optically initialized and manipulated, opening up new avenues for a synthetically tuneable platform for quantum technologies. The primary aim of this project will be to develop conjugated radical materials for use in organic solar cells, something which has never been achieved, but could potentially overcome their biggest limitation.